Variational probabilistic numerical methods

Variational probabilistic numerical methods
In the first year of the Integrated PhD, student will attend an induction and introductory training programme followed by taught modules.